Defining the risk of wildlife-associated bunyaviridae infections to UK livestock

The rotation will expose the student to techniques relevant to the field of emerging virus detection. Specifically they will learn how to compile and manipulate virus sequence datasets, perform relevant bioinformatics analyses to define genetic relatedness and facilitate with appropriate degenerate PCR primer design. The student will then have the opportuity to apply these primer sets to wild rodent tissue samples, using a human sample set as control, to define the prevalence of bunyaviruses in this important wildlife reservoir. If time permits, the studnet will also gain hands-on experience of the virus culture techniques and surrogate infectivity assays.